University of the West of England and Multicom Products Limited

To develop innovative search algorithms, using artificial intelligence techniques in order to improve the effectiveness of product recommendations from the 'FindandBook' leisure content aggregator.